University of Plymouth and ICAT (Pty) Limited AAKTP 23_24 Pt 2

To establish platform-based technologies and cost-effective biopesticides/biostimulant products using innovative and novel bioprocesses for adoption by growers and smallholder farmers of all sizes within the Agricultural and Horticultural sectors.